round12

At Wylie & Bisset we are concerned that our current information security controls and processes may not be robust enough to protect our business data and our clients data from cyber attacks. If we are successful with the funding we could use external cyber security specialists help change the way our business operates for the foreseeable future.